Aston University and Aston Villa Foundation KTP 23_24 R3

To develop a novel, robust evaluation toolkit for community projects using the latest research to demonstrate their effectiveness and robust evidence of impact, and monitor the personal and societal benefits in accessible and transparent ways.